Acoustic Development

Advanced Diesel Engineering Ltd specialise in the design, build and supply of bespoke diesel power generation projects. ADE are challenging research and develop of design, materials and processes used in acoustic enclosures and noise dampening products. We will identify and utilise new products to revolutionise our acoustic products. These new products will provide opportunities across the world where space and noise restrictions inhibit the use of this type of power generation.